Cranfield University and Harry Specters Limited KTP 22_23 R5

To develop and embed a novel methodology to evidence the optimum sustainable growth strategies that take into consideration the core social business mission that lies at the heart of the business.